Biotechnological route for sustainable recovery of high-value metals

The UK generates about 500 kilotons of electronic wastes every year of which most of it is exported, landfilled or incinerated. Similarly, for batteries, it is estimated that 339 kilotons of battery waste will be generated in UK by 2040 from electric vehicles only. Currently, pilot/commercial scale tests for battery recycling only exists in Europe. In terms of the UK, this not only increases the recycling costs but deprives the country from the possibility of recovering critical metals.
The current recycling route such as pyrometallurgy, hydrometallurgy and direct recycling are mostly applied for recycling metals from Waste Electronic and Electrical Equipment (WEEE) and batteries. However, all these techniques have their disadvantages such as high energy usage, capital costs, wastes generated (usually highly hazardous and toxic wastes) at the end of the process. In this project we will develop a novel and sustainable biotechnological process in combination with electrochemical process for bioleaching and recovery of metals from WEEE and batteries. The major tasks in this project will be:

1. Developing novel biotechnological processes (ex. photo-autotropic routes) for the production of various bio-ionic liquids

2. Developing methods for the extraction of bio-ionic liquids.

3. Quantifying and optimising the performance of bio-ionic liquids in bioleaching and electrochemical recovery of valuable metals (e.g. Cu, Ni, Co, Zn and Au).

Technical abstract
Waste Electronic and Electrical Equipment (WEEE) and batteries are important secondary sources of critical metals. A sustainable route to recover valuable metals from WEEE and batteries is essential to develop a circular economy and reduce further mining of resources. Current methods for metal recovery from batteries and WEEE rely on energy intensive pyrometallurgical methods, and/or hydrometallurgical routes that generate significant volumes of hazardous acid waste. Therefore, novel, cost-effective and environmentally benign routes need to be developed to process the electronic waste for metal recovery. The rising volumes of WEEE and battery waste, coupled with the increased demand for key metals means the development of sustainable metal recovery technologies is a key issue in the development of a circular economy.
In this proposal, we will develop a sustainable biotechnological route in combination with an electrochemical route for recovery of metals from these wastes. Using a photo-autotropic bioprocessing route, we will produce bio-ionic liquids for example choline, betaine, and amino acids from microalgae. The bio-ionic liquids will then be directly used as a solvent for bioleaching valuable metals such as Cu, Ni, Au and Co from WEEE and batteries. The bioleached product will then be processed electrochemically to selectively recover the metals. The current proposal will address the important challenge of examining photo-autotropic routes for the production of bio-ionic liquids which will then be used for bioleaching and metal recovery. As part of the proposal the overall sustainability of the process will be evaluated. Since the proposed technology generates biodegradable electrolytes and products, it will reduce environmental footprint and minimise the use of fossil-based inputs, thus leading to a cost-effective and carbon-net zero process